Feasibility of Re-Using Batteries on the Electricty Grid

This project will aim to answer the following questions:
• Is there a business case for putting used car batteries on the national grid?
• Is it technically feasible?
• Is it financially viable ?
• What risks are involved and how should these be managed?
• If there is a business case then what is the road map for exploitation?
•
The consortium is made up of members from across the supply chain from source to end user and is therefore uniquely placed to address these issues.